Living well with cognitive impairments through creativity

Unforgettable Experiences provides cognitive stimulation services through digitally enabled live, creative, and interactive therapeutic artistic sessions online to help older adults to improve their wellbeing, cognitive functioning, social connectedness and enhance their overall quality of life.

Our service is aimed at supporting older adults with mental health issues, whether this be low level (anxiety or depression) or more severe (bipolar, manic depression, agoraphobia) as well as those presenting memory complaints, those diagnosed with mild cognitive impairment or even dementia. The services' sole purpose is to stimulate the cognitive ability of our customers by improving their focus, concentration, and memory function, whilst helping people to discover their creative side and develop digital skills.

We will be the first in the world to undertake research to interpret and analyse behavioural insights across a range of artistic programmes to contribute to helping older adults live well with cognitive impairments through creativity unlike previous research which has focused on one discipline like music or art. We will work with The University of Sheffield Healthy Lifespan Institute to objectively measure the social, emotional, and cognitive gains of our customers to understand our services impact on cognition through the analysis of individual changes and interactions. This would enable us to demonstrate and validate how our service can contribute to living well with cognitive impairments, identify our strengths and weaknesses to improve our service offer and develop our competitive advantage. We will also work with MMC Research and Marketing Ltd to undertake further research to understand buyer behaviour, refine our marketing messages and customer journey to influence customer purchasing decisions to help us to increase B2C subscription sales and commissioning at scale across the UK and beyond.